combining Printed Electronics And Conventional Electronics to simplify production of a phototherapy device (PEACE)

The project partners will integrate printed electronics (PE) and conventional (CE) solid state electronics in order to improve functionality, reduce cost and increase scalability of a photonics based medical device. New methods will be employed in order to produce luminaires, printed sensors and PE/PE or PE/CE interconnects. These will be combined with conventional electronics such as memory and processors to make the device smart and therefore ensure patient compliance with the treatment regime.